Education regimes, the attribution of educational success, and the perceived equity of how social positions are attained in the EU Member states

This research is concerned with exploring the link between the institutional configurations of education systems and the stratification of opportunities in later life.